DryGro Energy Crops

The DryGro Energy Crops (DEC) project will develop a way of producing biofuels on land that is currently too arid to support crops. Using the DryGro system that reduces the amount of water required to produce biomass by 99% compared to conventional agriculture, DEC will explore the production of biofuel in Kenya and examine the potential for application in other arid areas.

A detailed Life Cycle Assessment and Integrated Sustainability Assessment will be undertaken to determine the social, environmental and developmental impact of this approach. It is anticipated that the DEC approach will reduce the negative impacts on food production, water security, biodiversity and land tenure associated with existing biofuel production methods.